Understanding the economic dynamics of demographic change in 19th century Europe

The historical interaction between demographic and economic change has been covered
extensively but inconclusively.1 Changes in demographic behaviour are posited as both the explanandum
and explanans of socio-economic developments.2 However, general theories describing a set historical
relationship between the two are unable to account for the spatial and temporal heterogeneity of the
demographic transition and industrialisation. Although stage theories, like Unified Growth Theory, may
closely approximate the interdependent economic and demographic development of England, they cannot
account for the developmental trajectories of other regions.3 Further, as illustrated by multiple empirical
contributions, pre-industrial societies are not encapsulated by the Malthusian equilibrium used as a point of
departure by these theories, to the extent some scholars prescribe.4 A more recent strain in this literature
focuses on emphasising the heterogeneity of demographic behaviour and its bidirectional interaction with
economic development.5 Here, demographic and economic developments are studied within their historical
context. This PhD sets out to contribute to this literature by investigating how demographic developments
during the early modern period prefigured the rapid economic change of the 19th century in the German
lands. I hope to focus on individual and regional level variation in demographic practices.
Not only has preindustrial demographic history received relatively less focus in Germany when compared to England or
France, but given their cultural and institutional heterogeneity, the German lands are well suited to
comparative study.

Through this project, I hope to elucidate how demographic and economic change interacted at the
dawn of industrialisation by exploring heterogeneity in demographic dynamics. My focus is not on the
decline in overall fertility which Germany experienced in the late 19th century. Instead, I am interested in
the drivers and implications of earlier shifts in the demographic regime. In my MSc dissertation, I used
household-level data to test the individual-level assumptions of the Malthusian model for pre-industrial
Germany.6 The most striking - albeit tentative results - of my dissertation relate to how the internal
dynamics of the demographic regime disintegrated around 1800. Prior to 1800, my results concurred with
studies for England and France. I find no evidence for the positive check, with rich and poor families
plagued by equal rates of child mortality, and strong evidence for the preventive check, with richer families having,
on average, one extra child. Disaggregating my sample temporally reveals that the preventive check
begins to disappear around 1800. This is a similar pattern to the one identified by Clark and Cummins
(2015) for England.7 Fertility differentials between rich and poor families weaken as the rich begin having
fewer and the poor more children. Notably, in Germany, this shift in the demographic regime is also
observed at the population level, where Pfister and Fertig (2020) note the transition from a Malthusian
disequilibrium to the post-Malthusian era.

These changes precede the bulk of German industrialisation, occurring in the absence of the
economic changes commonly credited with driving this development in the English case.9 This poses two
questions; (1) what drove the disappearance of the preventive check, and (2) did these demographic changes
prefigure the rapid industrialisation and growth of the subsequent century. Regarding the first question my
priors are that patterns of urbanisation had a profound impact on ideational exchange, in turn impacting
how novel conventions regarding child rearing spread amongst the urban upper classes. This is based on
preliminary findings from my dissertation where I found that there was no status gradient in fertility among
families from urban parishes.